Hyper Flux ++

Hyper Flux ++ builds on the successful Innovate UK project 101890 “Hyper Flux” - developing next generation CFD technology for the civil, automotive, renewable and aerospace sectors using the cutting-edge high order flux reconstruction technique from Peter Vincent and his team at ICL. Hyper Flux ++ brings Bombardier, CFMS, Aircraft Research Association Ltd and Zenotech together to further develop the capability and address timely challenges in the aerodynamic modelling of undercarriages and nacelles. We will include localized transition modelling; better and more robust high order mesh generation and high fidelity acoustic source modelling. The capability will be available to all UK organisations via cloud access at the CFMS supercomputer, and will leverage the latest in many-core hardware for fast, efficient computation. Workflow integration to existing tool chains will be via support for most mesh formats, with automated upgrade to high-order elements. Hyper Flux is a UK-based software tool, underpinned by expertise within the UK. This is in line with government strategies for HVM and ICT, and forms a cornerstone for the UK aerodynamics ATI.